Digital technology to assess and reduce environmental impacts in supply chains.

We will design, develop and test a prototype supply chain environmental assessment, management and monitoring module. The module will be integrated into RightsDD's human rights due diligence platform, RightsDDact.